Architecture for Sustainable Industry 4.0

"The future of I4.0 is highly dependent on a resilient and sustainable eco-system of software systems.
In this new environment, standardization, interoperability, and sustainability are critical factors in
achieving the I4.0 vision, which paves the way for leveraging the Industrial Internet of Things, Big
Data analysis, simulation, Cloud Computing, and augmented reality. The first step towards achieving
system integration is to reason about the elements, their properties and relationships that make up
the eco-system. Software system design is a key component, which starts with software
architecture as it lays the foundation for the successful implementation, maintenance and evolution
in a continually changing execution environment by providing a mechanism for reasoning about
core system quality requirements including interoperability and sustainability. Reference
Architectures have been used for the aggregation of knowledge in a range of specific domains,
promoting the reuse of design expertise and facilitating the development, standardization, and
evolution of software systems. Examples include AUTOSAR for the automotive sector (AUTOSAR,
2021), ARC-IT for transportation systems (U.S. Department of Transportation, 2019), EIRA for
interoperable e-Government systems (Joinup, 2021), and SOA RA for service-oriented systems
(Open Group, 2021). The main benefits of these architectures include increased interoperability
among systems and subsystems, reduction of development costs and time by enabling reuse,
reduction of risks in software projects, improvement in communication, and adoption of best
practices. While a limited number I4.0 reference architectures have emerged, i.e., Reference
Architectural Model Industrie (RAMI) and Industrial Internet Reference Architecture (IIRA), their
suitability in addressing interoperability and sustainability remain an open research challenge. The
overall aim of this project is to advance software architectural-level reasoning for pre-system
understanding and post-system maintenance and evolution through the development of a Data-
Driven Reference Architecture for Sustainable Industry 4.0."